Nature-Based Solutions for Groundwater Recharge and Water Resilience in Arid Regions

Arid, semi-arid and hyper-arid regions cover around 25% of the earth surface, and are characterised by lack of available water, extremely high evapotranspirative gradients and sparse or ephemeral surface water bodies. Climate change threatens to substantially increase the extent of dryland, leading to devastating consequences, such as loss of vegetation, reduced agricultural production, soil degradation, ecosystem changes, which will drive outward migration from an increasingly larger land mass. Therefore, it is imperative to find solutions for adaptation and to restore the availability of water resources in drylands globally. Nature-based Solutions (NbS) in hydrology offer affordable, highly effective measures that utilise natural materials and processes to attenuate hydrological extremes by managing water at the catchment scale to reduce flood risk, enhance drought resilience, restore ecosystem functioning and improve water quality. However, >90% of NbS research concentrates in temperate regions like Europe, North America, and China, whilst research on NbS applied to drylands to improve water resource remains largely unexplored and under-researched. Drylands rely on shallow groundwater aquifers, have distinct hydrogeological processes, and unique features (e.g., wadis and oases) making them vulnerable to water scarcity, habitat loss, and biodiversity shifts. Archaeological evidence shows substantial climate-change driven water depletion, compared with relative water stability in the pre-Anthropocene era. Key questions are 'where' and 'what' NbS can be used, since conventional engineering solutions may be unsuitable due to costs, ephemeral flow regimes, and the intensity/duration/frequency of hydrological cycles. This PhD aims to develop a framework for identifying and evaluating effective hydrological NbS for shallow groundwater aquifers in arid and hyper-arid environments by leveraging Earth Observations, numerical modelling, and AI approaches.